MICROPPLY LIMITED - A flameless device for installing thermoplastics in hazardous and confined areas

Surface Markings are a versatile and essential addition to asphalt or concrete surfaces. They
play one of the most important safety functions on pavements and roads, as well as giving
facilities owners the ability to construct education, leisure, and advertising in prime locations
on the ground. This has led to a wealth of global opportunities in playgrounds, theme parks,
car parks, stadia and other forecourts; in addition to road markings. The global markings
industry is estimated at $50bn USD, and employees over 250,000 people. There are over 150
UK companies operating in this market.
There are four typologies of surface marking materials (paint, thermoplastic, resin, and tape),
each differ in terms of cost, performance, durability, and speed of application. There is a
growing trend towards using thermoplastics because of their zero solvent/VOC (Volatile
Organic Content) level, safety, high retro reflectivity, variable thickness, bright colours, and
ability to easily re-apply over old markings. However because thermoplastics are solid at
ambient temperatures, they can only be bonded successfully to a surface by softening with a
naked flame at temperatures approaching 200 deg C, inhibiting sales opportunities in
hazardous areas, including the 9000 underground stations worldwide, and other confined
spaces. Further, the correct application of heat using a blow torch is time consuming and often
results in over-heating, damaging material qualities. Thermoplastic markings also include antislip
provision, the application of which involves applying an aggregate by hand when the
surface is hot enough for the particles to penetrate, but not too hot that they sink below the
surface, giving variable results.
This project seeks to demonstrate the market feasibility of an innovative flameless device for
thermoplastic installations in hazardous areas. The project has the potential to positively
impact the safety of 35bn underground passenger rides each year.